A System to Measure the Therapeutic Efficacy of Wound Dressings

This project is a collaboration between NanoFlex Ltd and the 5D Health Protection Group Ltd. The research and development collaboration will develop and prove the feasibility and relevance of the sensor data generated in the context of managing wounds. It is believed that with the appropriate information of those suffering from chronic wounds individuals can be cared for more effectively bringing benefits to the patient in terms of greater comfort and more rapid recovery and to the health service in terms of reduced burden on community care and in terms of direct and indirect costs due to biofilms. Once the _in vitro_ relevance has been established it will significantly de-risk the approach and it is believed this will enable the technology to be rolled out as a commercial product either through joint ventures with existing companies in this space or through the raising of venture finance. Presently such technologies do not exist in the market so this innovation will create a smart detection and responsive innovative antibiofilm technology for the treatment of biofilms in non-healing wounds.